Utilising archaeology in the re-representation and inclusion of those experiencing homelessness

One in every 206 people are without a home in England (Shelter, 2021). Almost unanimously (95%), the UK public agree this is a serious problem; yet, 29% would ignore a homeless individual, often attributing their situation to drug abuse (Crisis 2021; Oxfordshire Community Foundation 2021). This research aims to tackle the societal preconceptions of homelessness amongst present-day UK communities through the deconstruction of historical connections between being housed and being human. This project will utilise the power of archaeology, as a form of storytelling about what it means to be human, to challenge public perceptions of homelessness.
Modern western thinking presents having a permanent static home as the norm, resulting in the dehumanisation of those without a home. But the archaeological record shows that humans have a long history of being migratory, nomadic, and occupying temporary homes. The objective of this research is to theorise what it means to have no fixed home, explore how archaeology operates as a form of storytelling about being human, and investigate whether drawing connections between these archaeological knowledges(s) of historical 'un-housed' communities and present vulnerable communities can deconstruct assumptions regarding homelessness - and ultimately what it means to be human in relation to the concept of a fixed home.
Archaeology has a powerful role as a storyteller about what it means to be human. This role is under-explored and under-theorised. This research will change this by working to unlock the power of archaeology to help us tackle attitudes to homelessness. To achieve this, the research will comprise:
- Theoretical methodology exploring the relationship between human and being housed, and investigating the temporalities and shifting nature (and agency) of human presence in a space;
- Research to establish suitable case studies highlighting the ways un-static or un-housed people maintained their heritage and connection with a place;
- Develop a theoretically informed framework for storytelling to the general public;
- Deliver storytelling workshops with local community groups and those experiencing homelessness, that focus on the problematic relationship between being human and being housed.

The research looks to take inspiration from nomadic theory (Braidotti 2012) as a theoretical methodology to deconstruct the modern western temporality of 'lingering' associated with homeless people in public spaces - nomadic theory aiming to "deterritorialize" the established, structuralist conception of what counts as human (Braidotti 2012, 2). I will build on previous work exploring the archaeology of homelessness (Zimmerman and Welch 2011; Kiddey 2014; Kryder-Reid 2019). Kiddey's research engaged with homeless individuals as colleagues, whilst Kryder-Reid focused on the perceptions of archaeology students working with homeless individuals. This project combines both these angles and expands to incorporate local community groups.
Monitored via an entry-exit survey, the workshops would identify participants' changing perceptions of homelessness. This will inform how we can best use the power of archaeology as storytelling to impact diverse cohorts of the public.
Engagement with local homeless communities and charities will open dialogue with those the research aims to help - their insight and experiences are fundamental to understanding how we can better represent the experiences of homelessness. Following training, safeguarding assessments, and under supervision, homeless individuals will aid in running and teaching the workshops. This research highlights how archaeology can help us rethink homelessness, and the capacity of archaeology to connect local communities and impact contemporary social justice issues.